Dynamic loading, operation, and yield maximization of tidal turbines

As the UK progresses towards its 2050 net zero emissions target, it becomes increasingly important to advance renewable energy generation techniques of all forms to build a robust national grid. It is estimated that the tidal energy resource in the UK has the potential to provide 29TWh per year, equivalent to 7% of the UK's total energy demands. Despite this, the world's largest tidal energy plant, the MeyGen tidal energy project in Pentland Firth - Scotland, produced just 13.8GWh in 2019.
Tidal stream turbines are subject to significant unsteady loading from the onset flow from both surface waves and turbulence induced by seabed roughness and underwater features. Furthermore, the floating platforms used to support some types of turbine designs introduce additional relative motions as they respond to surface waves and wind gusts. Turbine pitch and speed control can be used to mitigate some of the unsteady loading effects over some ranges of unsteady input; wave height and frequency. This leads to a highly complex problem in which annual energy yield is linked to turbine availability which is in turn linked to permissible unsteady loading under turbine speed and pitch controlled operation. The research project will use Computational Fluid Dynamics, as well as analysis of existing experimental data, to develop understanding of the unsteady loading experienced by tidal turbines in unsteady flows with a specific focus on turbines in waves, and the interactions of turbines with floating platforms. This will be used, together with turbine control strategies, to develop an optimizable relationship between availability of turbines for power generation, with the unsteady loading they experience. Such a relationship would reduce construction and maintenance costs by allowing greater power output, minimised fatigue loading and operation of tidal turbines in more accessible environments. At current times, the cost per unit energy produced by tidal stream energy is significantly higher than other renewable sources such as offshore wind energy. The overall aim of the project is to facilitate the expansion of the tidal stream energy industry by contributing towards a reduction in the cost per unit energy allowing tidal stream energy to become a more viable option for energy production.
This project falls within the EPSRC marine, wave and tidal research area under the energy theme. It will be carried out as part of the CDT in Wind and Marine Energy Systems and Structures run by the Universities of Oxford, Edinburgh and Strathclyde.